eCommerce Engagement

Although Leapfrog has the skills in house to create the front end applications we need help to resolve the technical design of the back end system that will underpin the system and which needs to have appropriate security.